The University of Hertfordshire Higher Education Corporation and Silva Wellness Limited - AKT4

To explore establishment of a trauma-informed care framework for psychedelic therapy including the structure of the care pathway and how this can be scaled up within the NHS, community, and voluntary sectors. A model for group-based therapy intervention is developed to inform intervention implementation and associated health system level changes.